Cardiff University And Reid Lifting Limited

To design, develop and implement business and manufacturing systems which are capable of supporting the full-service business models of manufacturing SME's.